WEAVE 2022

WEAVE is a major facility upgrade for the William Herschel Telescope, now approaching first light after some delays related to the recent pandemic. Here we propose to complete the integration and comissioning of WEAVE and support the project through Science Verification and the start of the Surveys programme.